SWIM - Interoperable data exchange standard for water industry

SWIM is a standard data model or vocabulary for the water industry. enabling practical realisation of integrated, intelligent data & information systems for managing smart water networks.